Synthesis of Molecular Energy Materials for Lithium-Sulfur Batteries

Develop new metal chalcogenide nanoclusters with tuneable redox properties that will catalyse sulfur reduction and sulfide reoxidation, thus minimising loss of active material and degradation of lithium.